Searches for New Particles Producing Micro-Displaced Vertices

The project will search for new SUSY and other particles that decay at lifetimes similar to B hadrons, controlling the backgrounds using techniques borrowed from B and light state studies. The project will also lend support to the ongoing study of CP violation in the Bs decaying to J/Psi Phi.